Develop and apply SMRT AgRenSeq to potato tuber diseases

Potato is the third most important food crop and consumed by over a billion people in the world. More than 350 million tons of potato were produced in 2020. It is estimated that approximately 25% of the crop is lost to diseases. Since many diseases can be controlled by members of the nucleotide-binding, leucine-rich-repeat family of disease resistance genes (NLRs), we have developed targeted enrichment sequencing (RenSeq) to specifically study these genes in potatoes.
This PhD project will offer the successful PhD student candidate the opportunity to further develop and apply our established association genetics approach to identify new genes that offer control to important potato diseases.
By elucidating the genes responsible for resistances against diverse pathogens of potato and understanding their individual mechanisms, we will achieve significant scientific impact and also provide new means for industry to protect potatoes from diseases. Thus, this project bridges fundamental research with immediately applied research.